Development of a new Neuro-Muscular Electro-Stimulation medical device for treating hard to heal leg wounds

This project will develop a new medical device using Neuro-Muscular Electro-Stimulation to
improve/provide treatment for 18 million people worldwide who suffer from hard to treat
vascular, arterial and mixed leg wounds. Treating these wounds is a major challenge costing
£3bn p.a. in the UK and $20bn in the USA [1, see Scope] and causing a large amount of
physical and mental suffering. This device will reduce cost of treatment and provide therapy
for patients who cannot currently be treated. The gekoTM is an unobtrusive, self-adhesive
device that stimulates the common peroneal nerve near the knee, activating the calf and foot
muscles and pumping blood around the body to promote healing. Clinical case studies show
the technology heals wounds but currently, is only able to stimulate 2-3% of people suffering
with leg wounds due to frequent high levels of oedema in these patients. This project will
create and prototype a new device designed to overcome this barrier.